Exploring and Explaining vibrational control of photo-reactivity

As sunlight hits the Earth, the total power provided each hour is roughly equivalent to the entire yearly energy needs of the Earth's economy. Therefore, emulating the natural process of photosynthesis artificially is an appealing route towards a more sustainable way of producing useful chemical commodities, such as fuels. However, photosynthesis is not a single-step process, but a cascade of processes, which makes artificial photosynthesis a challenging proposition as control over the energy pathways between light absorption and chemical reaction is particularly important. One way of achieving this control has been demonstrated in the Lord Porter Laboratory in Sheffield for particular transition metal complexes. In this work they showed that energy transfer (ET) can be manipulated by selective vibrations of certain modes.

ET is perhaps the simplest chemical process; no bonds are broken, electrons in a molecule are just rearranged. It was recently shown that light-induced ET can be controlled by affecting the vibronic coupling in a system through infrared excitation of specific bonds in a so-called donor-bridge-acceptor (DBA) transition metal complex.[1-3] The nature of this behaviour (and others like it) is currently still unknown, even though some attempts have been made to rationalise it.[4] The main downside of current approaches is that they do not take into account the dynamical nature of the ET process and that one therefore has to use equilibrium information to infer something about the intermediate non-equilibrium processes.

In this project we aim to remedy the shortcoming of current methods by performing state of the art quantum dynamics calculations and then use the insights provided to design new DBA complexes via machine learning approaches. Quantum dynamics simulations of transition metal complexes are at the cutting edge of computational chemistry due to their complex electronic structure and requirement for large potential energy surfaces (PESs) with many degrees of freedom. These calculations will be done, in first instance, on systems investigated experimentally in Sheffield. However, computing full-dimensionality PESs for several electronic states at the density functional theory (DFT) level for realistic Pt-DBA complexes is beyond what is feasible, even with state-of-the-art supercomputers. We will therefore take an alternative approach. We will compute PESs using more approximate methods and use a neural network for fitting the resulting surfaces. Then we will validate these results relative to modern DFT functionals by training a machine learning model that will apply a correction to the approximate surface such that it closely matches the full DFT results at a fraction of the computational cost.

These PESs will then be used in wave packet calculations, which will yield time-dependent information of the evolution of the electronic wave packet in the vibrational control experiment, allowing us to elucidate the mechanism behind this effect. This approach is timely as studies of the dynamics of light-induced structural changes are now becoming possible due to recent breakthroughs in theoretical methods and algorithms as well as increases in computational power. The results of our calculations will then provide a workflow for probing vibrational control in other DBA complexes in the future.